A Modular Battery for Electric Bus Applications

This project intends to prove the technical and commercial feasibility of a lightweight, modular battery

application for an EV bus which is adapted specifically for bus infrastructure and usage characteristics. In

particular the main objectives of this project are:

1) To evaluate technical and commercial feasibility for a lightweight modular battery unit for an EV application

2) To optimise efficient battery module stowage and weight distribution in an Optare bus structure

3) To reduce battery weight

4) To significantly reduce battery (and associated circuitry) costs

5) To maintain the highest levels of battery safety (including in-vehicle battery isolation)

And overall, to achieve significant reductions in CO2 and NOX emissions by developing an Optare EV bus which

is an affordable like for like replacement for conventional diesel powered buses, which has the capability to

accelerate EV uptake.